University of Surrey and William Medcalf Limited

To prepare for expansion, formalise a supply chain, and embed new knowledge and skills, enabling development and deployment of effective cutting edge techniques taking the abilities of vintage cars beyond what was considered possible whilst maintaining their original charm, and character.